Innovative fastening solutions for joining low ductility metals (3D-printed steel included) in green, sustainable electric vehicles

Working closely with an industrial sponsor, the project aims to develop a novel fastening technology capable of joining low ductility materials by advancing the understanding of the physical processes involved using both FEA simulations and physical testing.